Modelling impurity transport in edge turbulence in magnetic confinement fusion devices.

The project itself focuses on the transport of impurities in edge turbulence in magnetic confinement fusion devices, and is supported by the UKAEA alongside the University of York. Understanding turbulence and particle transport in general is important for confinement, an important part of fusion devices. Impurities in the edge region are relevant for the potential dissipation of heat load incident on the first wall of a reactor, or alternatively to see how these impurities may be distributed elsewhere in the plasma, where they may cause issues.
We address these phenomena and their effects via a computational approach, beginning with the plasma fluid codes Hermes-3 and NESO.